Connecting health, health-behaviour and place through the work of community gardening

Many claims have been made regarding the social and economic benefits of the recent growth in a number of countries of community gardens and households growing their own food.

Reviews of existing research suggest the potential impacts on health and the motivations for individuals becoming involved in food growing are not fully understood. Integrated qualitative and quantitative research generated findings that can inform future research into health, food growing and gardening using qualitative and quantitative methods. Analysis of the European Quality of Life Survey (EQoL) for the EU15 countries in 2003 and 2007 reveals self reported health was less strongly associated with food growing than was expected but there was good evidence that people who grow their own food tend to be happier. The qualitative research with community partners also highlighted that the health benefits of being involved in community food growing were taken for granted and people's motivations for involvement in food growing projects focused on identity, community development, social interaction and sharing. The study also reveals the importance theoretically of understanding that community food growing involves the 'occupation of space' through 'growing intimate publics', or what we term 'privatepublics'.